Voicing the Mask- Shifting Theatrical and Compositional Identities through Digital Processing

Investigating the possibilities of electronic processing of the voice, both as a material to expand live performance and compositional options. Although I mainly focus on live processing of the singing voice and the dramaturgical possibilities that affords in operatic contexts, I also research the embodied and dis-embodied voice, in human and artificial forms, to place my compositional vocal practice in the larger sphere of vocality in late capitalism and posthuman theory. I intend for the main output of the PhD to be a chamber opera that utilises these techniques and concepts.